University of Greenwich and Southern Salads Limited

To identify and control factors causing spoilage of cut lettuce including pinking, browning and wetness to improve quality shelf-life, reduce wastage and eliminate customer complaints.